Testing the limits of efficient algorithms for computationally hard problems

Advertised Research Area:
I am primarily interested in the field of Graph Theory and would like to work on problems related to it like coloring problems and algorithmic optimizations.Hence, I am interested in Testing the limits of efficient algorithms for computationally hard problems. There are several topics, particularly in the field of graph theory and algorithms that I would be able to work on. I have completed two projects in graph theory under Prof. Amitava Bhattacharya (Tata Institute of Fundamental Research, Mumbai). My first project was on Ramsey Theory and over the course of this project, I learned about the general Ramsey function and methods for constructing bounds on the function R(m,n). Moreover, I also studied the Van der Waerden Theorem and the Hales-Jewett Theorem. As a long-term goal, I aim to have a career in research. I have not decided whether I want to work in the industry or continue in academia. But I would like to explore the area of
applied mathematics and tackle problems related to it.